Sustainable Chemical Free Surface Disinfection

Oxi-Tech Solutions Ltd is developing an ozone based chemical free surface disinfection technology that will kill all known pathogens while remaining harmless to humans and animals. Its patent pending technology is based on producing desired levels of ozone "in situ" from potable tap water using their innovative electrode system.